Heriot-Watt University and NHS National Service Scotland

To develop an adaptive supply chain capability that will enable the effective and efficient supply of blood,tissue and cellular therapies to meet future demand.